Loughborough University and TrainFX Limited KTP 22_23 R5

To develop bespoke Artificial Intelligence embedded computer vision passenger counting systems and integrated big-data analytics, reporting and forecasting of dynamic, real-time and connected passenger information.